Reframing the Graphic Novel: Long-Form Adult Comic Narratives in North America and the UK c.1973-82

While the graphic novel has become an important area of contemporary academic research, scholars have paid little attention to the 1970s and early 1980s, a seminal period in its development. Using unexplored archives in Britain and North America, and culminating in a three-month exhibition at London's Cartoon Museum in 2016, 'Reframing the Graphic Novel' will reconstruct the creative practices and business decisions that saw comics being published in book form for adult readers. A handful of texts frequently recur in histories of comics, notably Will Eisner's A Contract with God (1978), but new graphic novels were created every year from the early 1970s to the early 1980s. This project will uncover those forgotten works and outline the institutional contexts that produced them, from the superhero-dominated comic book industry, to the book trade, to the underground comix scene associated with the 1960s counterculture. The story told in 'Reframing the Graphic Novel' proves that no single country had a monopoly on the graphic novel's development; creators in the United Kingdom, Canada and the United States were working concurrently on the form, and all were influenced by the 48-page albums published by the French comics industry.

The material format of these comics-published-as-books was crucial to the literary status that their creators sought to attain, as was the rhetorical invocation of the 'graphic novel' (or 'graphic album' or 'visual novel', as they were sometimes called). 'Reframing the Graphic Novel' will demonstrate that the characteristics ascribed to graphic novels (being published as a book, having pretensions to literariness, having long narratives, and challenging adult readers with formal experimentation and controversial content) could be found in a variety of comics printed during the 1970s and early 1980s. By displaying seminal texts from this era at the Cartoon Museum, members of the public can see how the material form of early graphic novels was a bid to sell comics as long-lasting art objects deserving to be shelved next to literary classics. The exhibition attached to this project is not only about 1970s texts, and it will feature original art from the nineteenth century to the present in order to tell the story of Britain's history of graphic novels - something no exhibition has attempted before.

In the mid-1980s the media commotion surrounding the so-called 'Big Three' (volume one of Art Spiegelman's Maus [1986], Frank Miller's Batman: The Dark Knight Returns [1986], and Alan Moore and Dave Gibbons's Watchmen [1987]) turned graphic novels into objects of public discussion. The publication of MetaMaus in 2011 and films such as Watchmen (2009) and The Dark Knight Rises (2012) have kept these major mid-1980s texts in the consciousness of the reading and viewing public. But there is a world of graphic novels preceding the 'Big Three', and this project will bring that world to light, showing the artistic ambitions of the 1970s graphic novelists and the currents of the comic industry that they had to negotiate in order to create their innovative, complex, book-length comics.

Potential impact
Who will benefit from this project?

1. Graphic novel readers.
2. Members of the general public who are unfamiliar with the graphic novel.
3. The Cartoon Museum in London.
4. The National Art Library (NAL) at the V&A and British Library (BL).

How will they benefit?
The list below relates to the groups above.

1. This project will transform the knowledge of existing graphic novel readers, increasing their understanding of the form's history and informing them about key texts produced in the 1970s and early 1980s. It will augment their appreciation of graphic novels by displaying first editions and original art by popular British creators who began working in the 1970s. This will take place in an exhibition at the Cartoon Museum (provisionally entitled 'The British Graphic Novel').
2. For members of the general public, this project will enhance their knowledge of the graphic novel's artistic ambitions and long history.
3. The Cartoon Museum, a registered charity, will benefit from the additional income generated by visitors who come to see the exhibition. There will be related commercial gains, notably voluntary contributions and indirect financial benefits accrued through additional users of the gift shop.
4. Many graphic novels at these archives do not show up when searching their online catalogues. As a result, key texts are currently invisible to academics and the wider community. This project will draw attention to Britain's significant archives of comics, inspiring future scholars to consult the NAL's and BL's holdings.

What will be done to ensure that they benefit?
The list below relates to the groups above.

1. The exhibition will transform existing readers' understanding of graphic novel history by displaying texts they have never heard about before. Using the Cartoon Museum's archive and contacts, original art and scripts will be on show in the exhibition. Fans would make a concerted effort to seek out 'The British Graphic Novel', in order to increase their knowledge of comics history. Nonetheless, for this to happen they need to know that the exhibition is taking place. To that end, I will use social media (a blog, Facebook page and Twitter feed) to publicise the exhibition before and during its lifetime. I will use those online spaces to engage in dialogue with comic readers about which texts and what other materials would be of interest to this cohort of potential visitors. In other words, graphic novel readers will be consulted on the nature of the exhibition from the outset, and having this dialogue will ensure the exhibition is successful in developing visitors' knowledge of the graphic novel's history.
2. The Cartoon Museum has a record of hosting successful exhibitions reaching beyond existing fans of comics. This project will use the expertise of the Museum, the project consultant and the PI's mentor to publicise the exhibition to the wider public: Dr Sabin has experience of working with the media, and as with past exhibitions at the Cartoon Museum there are children's trails, educational workshops and a symposium built into this proposal.
3. I will liaise closely with the Cartoon Museum to ensure that copies of exhibited graphic novels are stocked in the gift shop, catering to visitors who are inspired by the displays and wish to read further.
4. The publications, social media and exhibition emerging out of this project will raise awareness of the extent and quality of the BL's and NAL's unique, internationally leading comics collections. This impact effect will be amplified by media coverage of 'The British Graphic Novel.' Although the focus is on British texts, the exhibition relates the UK's history of graphic novels to the format's broader history, and visitors will undoubtedly be interested in Rodolphe Töpffer's early-nineteenth-century books of comics (the V&A has expressed their willingness to lend items, and they possess a copy of Töpffer's Histoire de Mr Jabot from 1833)